Electrification of the Car Fleet in London: How EVs Can Address the Dual Problem of Air Pollution and Climate Change

This project aims to asses both the impact of EVs on air pollution in London and the impact on the UK's electricity system. The multidisciplinary approach will answer questions such as:
- How have EVs affected air quality in London?
- What future scenario of electrification would have the greatest impact on air quality?
- How have EVs affected the Uk's electricity system and hence upstream emissions?
- What future scenario of electrification would have the greatest benefit to the Uk's electricity system and on upstream emissions?
- What elements of an electrification scenario are the above questions most sensitive to?

The student will first assess the state of electrification up to 2020, establishing the current impact of EVs and to create a baseline to which future scenarios can be compared. This will be done using historical data on different aspects of EVs and the UK's electricity system. Next the student will devise scenarios that can be modelled in air quality simulation models and electricity system simulation models, simultaneously, producing a novel analysis spanning both fields.

Strategic theme: Multidisciplinary research spanning air quality, transport and energy related fields.
Research areas: Air pollution, transportation, energy, climate change, EVs.